Big Engagement Environment (BEE) – Physical Construction

**A Space for Our Time**

Our Big Engagement Environment (BEE) -- Physical Construction project involves the construction of multiple, linked woodland structures in a beautiful 28-acre, semi-ancient woodland; allowing us to expand our award-winning public, patient and employee engagement work into a new, inspiring, large-scale, physical environment.

Using a myriad of creative techniques, and drawing from a powerful network of creative professionals, our work is transformative in its effects: helping people to explore and express personal experiences they may not otherwise be able to voice.

BEE will see us evolve this, building on what the woodland provides naturally, in order to make our work intersectional: a meeting point not just for creative exploration, but also for mental health benefit, physical health benefit, and environmental health benefit too. In other words: **A Space for Our Time**.

Crucially BEE is off-grid, meaning that its fundamentally adaptable design can be replicated on any green space in the UK, rural, semi-rural or urban; offering an affordable, accessible, sustainable, natural-world workspace that any number of local practitioners and organisations could benefit from.